Co-developing and piloting a peer-led, school-based intervention to support adolescent wellbeing in a diverse, low-income London borough

Schools are increasingly looking for effective ways to
reverse worsening adolescent mental wellbeing, but
interventions can be expensive, time-consuming, and often
ineffective. Including young people and their communities
in developing interventions, though rarely done, can
improve success. This project aims to improve adolescent
wellbeing in marginalised groups by working with students,
schools, and families to co-develop and test an adolescentled wellbeing intervention. The study will be based in
Tower Hamlets, a low-income area that has some of the
highest concentrations of ethnic, sexual, and religious
minorities in the UK, as well as some of the highest health
inequalities. Social inclusion, self-esteem, and
environmental factors play a large part in adolescent
wellbeing, so it is important to consider the role of identity,
culture and local context when designing an intervention,
especially when working with a diverse group. Using
interviews, workshops and mental-health assessments I
will work with students, teachers and parents to develop
and test practical and acceptable ways of trying to improve
adolescent wellbeing through schools. I will evaluate the
co-development process, implementation and response to
the intervention and develop a plan for a longer-term
evaluation of the new programme. This project will
contribute to our understanding of how to work with
marginalised adolescents to develop acceptable, feasible
and inclusive mental health interventions.